HyperSpace Corporation Limited - Financial Services PoC

HyperSpace offers a radical new technology solution for companies that have a need to
understand patterns of behaviour that affect their businesses.
The need for such ‘Behavioural Intelligence’ exists in a diverse range of sectors from finance to pharmaceuticals and from social media to national security.
With better understanding of the patterns of behaviour and better ability to predict such
behaviour, HyperSpace helps organisations leverage their big data, empowering them to make better decisions to protect and grow their bottom-line.